Welsh NHS Medical Drone Delivery Network

Snowdonia Aerospace LLP, SLiNK-TECH Ltd. and the Welsh Health Drone Innovation Partnership, led by Welsh Ambulance Service Trust (WAST) for the Welsh NHS, have developed a proposal with the Welsh Blood Service (WBS) for an on-demand, drone-based service for transfer of blood products to enhance medical supply chain resilience across Wales.

Our vision is to establish a trans-Wales BVLOS drone-based healthcare network. Core to this vision is establishing a drone-based blood delivery service between the WBS sites at Talbot Green in South Wales and Wrexham in North Wales, to support and potentially replace the current carbon-based transport. This service would also provide the foundation for augmenting emergency ambulance and routine health delivery services throughout rural Mid-Wales where the mountainous geography means most road journeys are relatively slow.

For example, in addition to the core Talbot Green to Wrexham transfer, there are further bidirectional blood transfers between Emergency Medical Retrieval and Transfer Service Cymru (EMRTS) sites and local hospitals to refresh the blood boxes held aboard the air ambulances. These transfers would also lend themselves well to drone-based delivery. Finally, having drones based at each of the WBS and EMRTS sites would create the potential for drone-based support to the Welsh Ambulance Service in remote and rural locations in addition to the WBS service. This will provide emergency support not only to the local communities but also to the significant tourist population in these areas.

The envisioned drone-based healthcare network holds tremendous promise for life-saving actions, but there are valid concerns regarding the cost-effectiveness, operational efficiency, safety, and future-proofing of drone operations. The focus of this project is to develop a roadmap and business case that will allow Welsh Government and Welsh NHS to consider the early adoption and integration of a cost-effective drone-based network into the healthcare ecosystem.